NATIONS CALL - Our Place in The First World War

Centred at the University of Trinity St David in Lampeter, my research specialism lies in the field of Great War studies and in particular 'war memory'. More specifically, over a number of years I have studied aspects of Great War commemoration in Wales, concentrating particularly in the west.

Following on from pioneering work in this field, by the likes of Angela Gaffney, I looked at the business of Great War memorialisation, and the decision-making process around the development of memorial projects in communities as diverse as Llanelli and Ammanford, the towns of south Pembrokeshire, the villages of rural Carmarthenshire and Cardiganshire. I have also conducted research on memorials in both church and chapel establishments from all parts of west Wales. This spotlight on society in Wales during 1914-18 and afterwards focused on local politics, the influence of religious leaders, the landed, business, professional artists and artisans, and organised labour, as well as the impact the views and actions of ordinary people, veterans, and bereaved families had on the commemoration process.